Manufacturing of iPS cell derived neurons from patients with familial Alzhiemer's disease for drug discovery and stratified medicine applications

Progress in understanding many diseases has been hindered by a lack of suitable in vitro models, particularly for diseases in which affected cell types are difficult to access or obtain. Induced pluripotent stem cells (iPSCs) are an ideal alternative source as they can be derived from patients' skin cells and have the potential to form any cell type in the body. However, current technologies are hindered by the inability to reliably produce mature cell types. We have developed a method that enables iPSCs to be reliably differentiated at low cost and high purity into neurons. This offers the ability to utilise these cells for understanding Alzheimer's disease (AD) in the petri dish and developing new treatments and diagnostics for such patients. Ultimately, we aim to produce a technology capable of diagnosing AD and informing treatment options for patients as well as providing industry with the ability to screen and develop novel drugs for this incurable disease.